Supporting Supporters: Helping teachers understand what their pupils want and need

"East Learning helps schools ensure their development and enrichment programmes meet the needs and interests of their students. We believe that every child deserves the opportunity to find something they enjoy and are good at, as well as the support to help them achieve their goals, regardless of their circumstance.

Over the past two years, we have developed a programme called 'Aspirations' in conjunction with teachers, pupils and school leadership teams, currently being offered to 1000+ students across 8 schools. Through Aspirations we:

* Help pupils set their own goals, plus a plan to get there
* Equip teachers to identify where their support is needed
* Measure each person's progress over time
* Help teachers understand what's working, what isn't, and where more needs to be done

Through this, we are also building an evidence base which can demonstrate the efficacy of any programme with impacts beyond exam grades.

This project will help us develop the teacher-facing side of the Aspirations platform, helping them to view, understand, prioritise and take action to support their pupils' development."